SmartWater- Forensic Protection for Historical and Cultural Artefacts

There is a compelling need emanating from within the World’s cultural heritage sector for new technology that will assist with the establishment of ownership but, importantly, in a way that does not damage the potentially priceless historic object. SmartWater is an award-winning technology company working at the forefront of forensic science, responsible for the development of a method of establishing provenance, called ‘traceable liquids’ Each water-based, non-hazardous solution contains a unique forensic formula, with millions available, which can be applied to valuable assets, either by spraying or brushing on. SmartWater solutions have been accepted as a viable technique for proving ownership of recovered stolen property in both the UK and US Courts. However, having worked closely with the archaeological and conservator sectors in the UK and USA, the Board of Antiquities of the Iraq Government has recently approved the use of special SmartWater solutions on stone, glass, ceramic tile and potentially ivory. But there remains a large number of substrates, such as vellum, papyrus, canvas and paper, that need substantial work, in terms of testing, both technical and industry acceptance. Working closely with academic institutions both in the UK and USA, SmartWater seeks funding to conduct research in order to create a range of products suitable for use on these remaining substrates that will act as a deterrent to 1st World buyers of stolen artefacts, thereby reducing the ready market for thieves.